Pilot: The ultimate design collaboration platform for architects, builders and home owners

Step inside your design ideas. Show your family and friends. Feel what it's like to live there and make improvements - all before anything is built.

Our product revolutionises the way building projects are designed. We are creating a platform that allows anyone, regardless of their 3D design knowledge or experience, to explore and bring their architectural designs to life in a photo-realistic and immersive way.

Through virtual reality, on a tablet or a computer screen, you will walk through your proposed rooms, trying out what it is like to live in them. You'll make design decisions - such as furniture choices, windows, walls, or lighting, and test how these and real-world sun and shadows affect the feel of your new space. With cutting-edge technology, we first create a 3D model of your proposed project, either from your architectural drawings or our measurements. Then, with our extra guidance if you need it, you can have fun trying out options.

Previously only available to high-end clients who could afford the expense of professional services, what sets our product apart from other furniture shopping virtual design platforms is its level of realism and wide choice. With us, you 'walk through' your design and make a huge range of changes to all aspects of design. It's user-friendly and flexible.

Our project leader has 8 years industry experience, and will be appointing an expert project manager with lean-start-up business model experience to help manage the project and advise the team on taking the product to market.

Over the length of the project we will take our prototype and develop it into a minimum viable product which we can begin to market to our target audience. We will use this grant to fund our development process of our product in two distinct areas: Research and development (including required hardware and staffing) and marketing and product management.

This project drives growth for our company by expanding our client base, offering a higher quality and more detailed service, and also creates a scalable product with a huge market reach. Furthermore, it aligns with the current trend of digital and virtual innovation, specifically the creation of metaverses and digital assets, making it an attractive investment opportunity for the future.